Pipkin & Moo: Ambient Baby Muffins

Pipkin and Moo is a new baby food business looking to revolutionise the baby food industry with an exciting and innovative new product range. The proposed project seeks to harness recent technological advances to drive product development and accelerate Pipkin and Moo’s market entry.